Foundations of Computation in Spectra and Partial Differential Equations (PDEs)

Delves into the intricate interplay between spectral theory and the world of PDEs, seeking to provide a more robust understanding of the foundations of computation (what is and what is not possible). This project builds on and extends the Solvability Complexity Index. The goal is to understand when we can and cannot solve a problem to a specified accuracy.